The Smart Home Enabled Domestic Charge-point Solution

"Ownership of electric vehicles (EVs) is significantly increasing within the UK with the number of new registrations increasing from 3,500 in 2013 to 107,000 in 2017\. In turn, this will place significant pressure on the demand for charge infrastructure as well as the grid network, whereby it is estimated that by 2025 up to 700,000 electricity users could suffer from blackouts due to the increased pressure on the grid, stemming from EV charging.

In turn, Powervault, the UK's first provider of cost effective distributed battery energy storage solutions (BESS) to domestic homes (lowering consumers' electricity bills whilst reducing peak grid demand), and Franklin Energy, a UK based e-mobility charging provider that provides turnkey electric vehicle charging solutions, wish to form a partnership in order to supply the domestic market with truly intelligent charge-posts, which allow the export of energy from the EV to the home/grid by connecting to the BESS. This will have the key advantages of allowing for energy from the EV to be balanced against other sources of supply/demand within the household and reducing a household's reliance on the grid.

This project is a feasibility study that seeks to develop technical specifications to allow the integration of a Franklin Energy charge point with Powervault BESS, as well as developing the business case for this offering, which will underpin future development of the concept."